Molecular cytogenetics for the identification of all life stages of all members of the Simulium damnosum complex

This project will take advantage of recent technical advances in molecular biology to develop a novel and easily applicable method for the identification of all life stages (eggs, larvae, pupae, adult females and males) of all 55 species of the Simulium damnosum complex, including those that transmit river blindness in Africa. This will be the first time that such a method has become available and will greatly facilitate future field studies which will be necessary for the improvement of anti-parasite drug distribution, evaluation of new drugs and vector eradication from isolated foci.

All known species will be collected from tropical Africa and identified by chromosome examination of larvae using the unique expertise brought together by this project. Novel identification assays will be developed by designing DNA primers for the Polymerase Chain Reaction across the breakpoints of the chromosomal rearrangements by which each of the species is defined. This will be achieved by laser-dissection of the chromosome differences and molecular characterisation of the differences through sequencing. This approach to identification has the advantage that it is based on the chromosomal characters of the larvae which are used to define a sibling species in the first place, but it is applicable to all life stages.

Technical abstract
This project will take advantage of recent technical advances in molecular biology to develop a novel and easily applicable method for the identification of all life stages of all 55 members (cytospecies and cytotypes) of the Simulium damnosum complex, including onchocerciasis vectors. This will be the first time that such a method has become available and will greatly facilitate future field studies which will be necessary for the improvement of Community Directed Treatment with Ivermectin, evaluation of a macrofilaricide and vector elimination in isolated foci.

All known cytospecies and cytotypes will be collected from Africa identifying material by cytotaxonomy using the unique expertise that this project will bring together. PCR assays for identification will be developed by designing primers across the breakpoints of the inversions by which each of the sibling species are defined. This will be achieved by laser dissection microscopy of the inversions? breakpoints and sequencing using standard ?whole genome? techniques. This approach to identification has the advantage that it is based on the characters (inversions) which are used to define a sibling species, but it is applicable to all life stages (eggs, larvae, pupae adult females and males) and does not require prior knowledge of the genome.